Study of CP violation and entanglement with multi-boson processes

The LHC run-3 provides a rich data-set to study the multi boson production process. This opens up the possibility to study BSM physics which could manifest itself in an alteration of the quartic vector boson gauge coupling vertex. In this project we will study CP violating effects in the effective field theory framework in quartic gauge coupling vertex and identify kinematic variables sensitive to CP violation. We will set limits on CP violating operators in the EFT framework with run-3 data in the 3 vector boson final state, and estimate the sensitivity of future colliders to CP violating operators. Additionally, we will explore the feasibility to study quantum entanglement of three vector bosons, and investigate different observables to enhance the sensitivity to entanglement in this process.